Chemical synthesis via chemical looping

Presently, the chemical industry relies on fossil-fuels, mainly crude oil. Changing the feedstock may require changing the synthesis process. It has been proposed that chemical looping processes could be adapted from use in combustion for use in partial oxidation reactions (as extensively studied at Cambridge) or chemical synthesis (e.g., ammonia). So far, this new approach with chemical looping has only been demonstrated on a small scale for the production of ethylene oxide or ammonia. As such, there remains a need for both fundamental research, and design work, as the mechanism for solid-based production of oxygen- or nitrogen-containing chemicals is not well understood. This Ph.D. would cover materials
selection to determine the optimal solid carriers, investigation of whether a fluidised bed reactor design could be used to operate these processes on a larger scale, and integration of these processes into a reactor network to allow for future pilot plant testing.